How does GPCR/RAMP signalling co-ordinate blood-brain barrier development?

To ensure tissue homeostasis, the central nervous system must be protected from hormones, neurotransmitters or pathogens circulating in the blood, while still allowing vital nutrients to reach the brain. To achieve this, blood vessels which vascularize the central nervous system (CNS) display unique properties, termed the blood-brain barrier (BBB). The BBB heavily restricts vessel permeability and protects the brain from injury and disease. Loss of barrier properties during diseases including stroke, diabetes and vascular dementia contribute to underlying pathology and worsen disease. We have identified a G-Protein Coupled Receptor (GPCR) complex, Calcrl/Ramp2, essential for normal BBB permeability. How Calcrl/Ramp2 achieves this function remains unknown.

Using CRISPR/Cas9 genome editing, we have generated zebrafish mutants of Calcrl and Ramp2.By employing transgenic and mutant zebrafish embryos with fluorescently labelled blood vessels, this project will examine the role of Calcrl and Ramp2 in regulating vessel permeability and BBB function.

We hypothesise that calcrl/ramp2 mutants display an activation of transcellular permeability pathways leading to increased permeability of the BBB and that Calcrl/Ramp2 signalling controls development of the BBB gradient. To test these hypotheses, you will use spatial RNA sequencing to identify molecular mechanisms underlying calcrl/ramp2-mediated vascular permeability. To test candidate genes, you will use cutting edge CRISPR/Cas9 and CRISPR interference technologies developed within our group. To determine how Calcrl/Ramp2 control BBB permeability, you will perform live imaging of blood vessel formation and function within zebrafish embryos using confocal and lightsheet fluorescence microscopy. This project will identify novel molecular mechanisms which control vessel permeability and which may be candidates for therapeutic manipulation during disease.